Enhancing Neural Decoding using Physics Informed Machine Learning and Next-Generation Neural Mass Models.

This PhD will develop a modern Electroencephalography (EEG) decoding pipeline using recent developments in physics-informed machine learning and neural dynamics modelling. The combination of data- and knowledge-driven techniques is expected to result in more robust, data-efficient, accurate, and interpretable decoding than previous statistical or purely data-driven approaches. Potential outcomes include: improving neural decoding for small form-factor EEG headsets that can be used 'in-the-wild' to move cognitive science experiments out of the lab; facilitating chronic recording that could improve the diagnosis of neurological diseases such as Parkinson's disease; and enabling the development of more effective non-invasive brain-computer interfaces for medical, entertainment, and communication applications.
Decoding EEG signals is a challenging aim. EEG data suffers from low signal-to-noise ratio due to recording through multiple layers of attenuating material and the contribution of the activity of millions of neurons to the reading at a particular electrode. EEG activity is 'non-stationary,' meaning a given response will vary over time. Furthermore, there is high variance in the neural response to a particular stimulus across subjects, days, and conditions, making the production of a general, calibration-free decoder difficult. However, if these challenges can be overcome, the high temporal resolution and non-invasive nature of EEG make it an excellent window into the brain.
Modern deep learning architectures, like Recurrent Neural Networks and Long Short-Term Memory networks, have shown promise in EEG decoding. However, they are prone to overfitting and lack the robustness required for real-world applications. Physics-informed machine learning (PIML) is a recent machine learning paradigm hoping to avoid these problems through the incorporation of knowledge into data-driven models. There are three main approaches to enhance data-driven methods with knowledge from physical models. One can augment training data with instances generated using the physical model, soft constraints can be added to the learning process (in the loss function) to ensure predictions obey the physical model, and specific model architectures can be used to restrict solutions to respect known features of the system in question.
For example, brain-computer interfaces making use of the techniques developed within this project may be used for human-in-the-loop AI applications or to control and communicate with robots/prostheses. Furthermore, the use of such a decoder in neuroscience experiments may also enhance the development of artificial intelligence systems through the mutually beneficial relationship between the two fields. An understanding of biological intelligence naturally leads to developments within artificial intelligence.
The novel aim of this PhD is to use a recently developed, biophysically accurate model of macroscale neural activity (Next Generation Neural Mass Models) within an EEG decoding pipeline using tools from physics-informed machine learning (for instance, hybrid reservoir computing, physics-informed neural networks, and neural ordinary differential equations). It will assess which tools from within physics-informed machine learning are best suited to incorporating the model's 'knowledge' into a decoding pipeline, consider appropriate machine learning techniques to learn from data within the PIML framework and construct the PIML decoder and evaluate its performance using standard EEG benchmarks.
This project falls within the EPSRC Artificial Intelligence and Robotics research area